Commercialisation of MSW derived sugars for the production of thermoset resins

Fiberight Ltd and Knauf Insulation will work together to demonstrate the use of sugars produced from residual waste in the manufacture of thermoset resins. Fiberight has created a circular economy solution to generate value-added products from residual waste, by thermo-mechanically treating and washing the waste and then treating the recovered cellulose with enzymes to generate sugars, recyclable materials and biomethane. Knauf will use these sugars to test a range of thermoset resin products, including resins suitable for adhesion of insulation products. The project will undertake a series of production trials and laboratory testing to evaluate and demonstrate the replacement of food grade sugar with waste derived sugars both technically and commercially across a range of thermoset resin applications.